Methane-derived carbon in upland stream foodwebs: characteristics and significance for carbon cycles

This aim of this project is to determine the characteristics and significance of methane-derived carbon to upland river foodwebs and carbon cycling in these systems, exploring the pathways of incorporation and drivers of variation.